Ka-Band LEO satellite transmitters based on new high power, high efficiency packaged MMIC amplifier

The evolving requirement for satellites downlinks to operate at higher data rates has led to the adoption and increased use of Ka-band frequencies. This project is aimed at developing a state-of-the-art, completely ITAR-free Ka-Band transmitter for these high data rate downlinks. A set of GaAs MMICs will be designed, fabricated and packaged before insertion into a newly developed and novel Ka-Band amplifier module for future LEO satellite communications. The intention is to develop a packaged HPA and driver with world leading output power (10W) and efficiency (>30%) which will offer a route to ultra linear operation for minimal distortion at high transmit powers. Novel packaging and MMIC combination technique will also be explored with the aim of maximising power and efficiency. The high power and efficiency targets will yield a world leading transmitter product which will offer the collaborators a clear and well-defined market lead in this evolving and competitive market place.